Pre-clinical development of a simian adenovirus vectored respiratory syncytial virus (RSV) vaccine

Technical abstract
There is no commercial vaccine against RSV, a major cause of respiratory disease in infants and the elderly. A safe and effective RSV vaccine is needed that will not only protect young children, but which will also boost immunity in the elderly.

We have constructed several AdCh/RSV vaccine candidates expressing RSV F, N and M2-1 proteins, which induce complete protection against RSV infection in BALB/c mice and cotton rats, either alone or in a heterologous prime/boost vaccine strategy with MVA/RSV. Importantly, intranasal vaccination did not prime for enhanced pulmonary pathology in either mice or cotton rats, following RSV challenge. However, a transient weight loss was observed in mice. Given the history of RSV vaccine-augmented disease in infants, further studies including ones in a more relevant animal model are required prior to embarking on clinical trials.

The primary objectives of the project are to:

(i) optimise and further evaluate AdCh/RSV vaccine candidates and the AdCh-RSV/MVA-RSV in mice and cotton rats

(ii) evaluate the protective efficacy of the novel AdCh/RSV vaccine in calves, a natural infection model of RSV

(iii) generate pre-GMP material for a rapid implementation of clinical development